Improving Clinical Evidence Retrieval for Rare Genetic Diseases

Despite significant advances in recent years, notable limitations persist in applying general- domain Natural Language Processing (NLP) methods to the field of biomedicine, especially when targeting literature and clinical records related to rare genetic diseases, where relevant evidence is scarce and contextual information is crucial. The proposed project aims to address these limitations by broadly framing each step as an effort to improve a sub- component of a Retrieval-Augmented Generation (RAG) system-namely, document retrieval, second-stage evidence extraction, and question answering. The project will begin by creating a benchmark dataset designed to challenge models with tasks requiring complex reasoning over rare, temporally sensitive documents containing implicitly asserted relationships between biomedical entities. Next, the focus will shift to enhancing document retrieval and evidence extraction, with a particular emphasis on retrieving rare documents and proposing alternative approaches to the conventional top-k ranking method for evidence extraction, focusing on preserving the original document's semantic order to maintain implicitly asserted relationships and in-document references. Furthermore, the project will aim to develop a system capable of accurately identifying the temporal context of information and the conclusions drawn from it. Given that clinical case reports often present provisional findings, the system will be designed to account for uncertainty and provide results that reflect the evolving nature of clinical evidence.